Smartsalt – Optimising the production of a novel salt ingredient

SPG Innovation and the University of Nottingham will demonstrate the commercial viability of a novel salt reduction ingredient which will maintain the saltiness perception for consumers whilst reducing the overall content of sodium in food product.